Phenotypic Plasticity in Response to Environmental Challenges

Technical abstract
We are studying the perception of ambient and seasonal temperature signals and their integration into regulatory networks controlling growth, development and defence responses. Research will also be focussed on identifying genes conferring the vulnerability of meiosis to increased temperatures, as this dramatically affects fertility. The outcomes of this research will provide a quantitative mechanistic understanding of phenotypic plasticity in the environment and how development is aligned to seasons. This will provide ways to reduce the volatility of crop productivity in changing growing conditions. These outcomes directly address the objectives of BBSRC strategy in sustainable intensification of crop production because they will provide knowledge needed to optimise crop production in varied growing environments. This work draws on large-scale datasets, including genomic resources we have developed jointly for experimental and crop species, and new in-field automated phenotype data, to establish quantitative relationships between genotypes, the growing environment, and the resulting phenotype. Therefore, it directly matches the objectives of the understanding “genotype x environment = phenotype” strategic priority by establishing how temperature modulates regulatory networks controlling crop productivity. With this knowledge, we aim to contribute to narrowing the 30% gap between potential yield and field yield and increase the efficiency of crop production and overall yields. For example, genetic “fine-tuning” of flowering time to the duration of over-wintering helps schedule crop harvesting and can optimise production schedules, addressing the reducing waste priority.